Cryogenic, near-field quantum logic chips with passive field nulling on 43Ca

Construct a novel apparatus with capability to deliver high-fidelity electronic (microwave) driven quantum logic gates, using trapped-ion qubits held in cryogenically-cooled microfabricated ion trap chips. The research questions are: whether it is possible to design and fabricate a surface ion trap which achieves passive nulling of microwave fields with sufficient quality to enable high-fidelity (~99.9%) entangling logic gates driven by microwave electronic signals. This is a promising route towards constructing a scalable chip-type quantum information processor using trapped-ion qubits.

Research areas:
Quantum technology / ICT / atomic physics / microfabrication / cryogenics